Evaluation of mucosal vaccination with live, attenuated mutant bovine respiratory syncytial viruses

Technical abstract
The principal scientific objectives are to: 1. Determine the effects of mucosal vaccination with live, attenuated mutant BRSV on the magnitude and duration of BRSV-specific CD4+ and CD8+ T-cell memory; 2 Determine the effects of mucosal vaccination with live, attenuated mutant BRSV on the magnitude and duration of BRSV-specific antibodies in serum and nasal secretions; 3. Determine the duration of protective immunity induced by mucosal vaccination with live, attenuated mutant BRSV; 4. Investigate the interaction of Mycoplasma bovis with bovine airway epithelial cells and macrophages.